Travel Behaviour and Weather Resilience: Translating Trends in Space-Time Flexibility

This project researches the relationship between changing trends in daily travel patterns and travel behaviour during severe weather events or extreme weather due to climate change, and examines the influence of technology on this relationship. The overarching research question is whether new technologies and the observed increased flexibility in the economy and in individual accessibility results in a greater ability or potential to respond to severe weather, risk, and disruption, thereby increasing resilience. A wide range of literature is reviewed, including that on travel behaviour and weather, weather risk to transport infrastructure, travel behaviour and technology, and big data analysis in mobility and accessibility. A variety of data sources contributes to the empirical analysis, including data from the UK National Travel Survey, electronic ticketing data from a small bus company, crowd-sourced broadband speed check data, origin-destination matrices derived from mobile phone network data, and open and public geographical data. The project builds on the author's prior knowledge and experience as a professional transport planner, and utilises data science and econometric methods and the open-source statistical software R. The aim is to provide evidence of the interacting influences of weather and technology on accessibility in both time and space, and explore how resilient access behaviours may be developed, reinforced, and replicated.